Design of an Ergonomic Wearable Radiation Detector with an Intuitive User Interface

This project will focus on the design of the physical characteristics, including user interfaces, of a wearable gamma radiation detector. These search instruments fit “between” radiation pagers/dosimeters and backpack detection systems. This new instrument would enhance international security in routine and covert search for illicit nuclear materials by addressing the limitations of both radiological pagers (sensitivity) and backpack detector systems (practicality for routine/covert search and weight for long duration use). A key design consideration of a wearable system is not only the type, number and size of detectors but also the ergonomic design of the detector modules and how to appropriately relay the information to the user. Radiation detector products need to be simple to use as they are infrequently used and/or operators are given minimal training. In this project, we will take a human-centric design approach by, for the first time, engaging with both users and human factors experts to inform our early design choices. To measure the success of this project we will ask users to compare this projects outputs with the outputs of an existing low maturity project which had a wholly technical design focus.